AHRC Commons Fellowship - R Clay

The AHRC Commons will be aimed at gathering together arts and humanities researchers alongside cognate bodies and international peers to develop joint initiatives, connect dispersed undertakings, provide for a discussion and build a shared case for the importance of arts and humanities research to national and international life.' The remit of the AHRC Commons is broad and an overview is outlined in full in the Strategy.

The AHRC Commons Fellow will be able to demonstrate strategic leadership and have the ability to manage complex projects.